Exploiting multi-wavelength radar Doppler spectra to characterise the microphysics of ice hydrometeors

The formation of ice particles in cold clouds is a vital component of the hydrological cycle. These particles redistribute water in the troposphere, as well as reflecting and absorbing visible and infrared light. Recent studies have shown that the evolution of these particles and the way in which they are distributed throughout a cloud layer is important if we are going to correctly simulate the earth's present and future climate. This evolution and distribution is a subject of considerable uncertainty however.

Remote-sensing techniques such as radar are a powerful tool to probe the ice particles in natural clouds. The small amount of power reflected back to the radar by the ice particles contains information on the mass, shape and dimensions of the particles, while changes in the phase of the reflected wave contain information on how fast those particles fall (the Doppler spectrum).

In this project we will develop a new technique to derive the properties of ice particles from radar measurements at 3 different wavelengths. While in the past many assumptions would need to be made a-priori when interpreting the radar data, the extra information content of the full Doppler spectrum at 3 wavelengths allows us to straightforwardly resolve these uncertainties.

Once the technique has been developed, we can derive the microphysical properties of the cloud, such as the distribution of ice particles with size, the relationship between a particle's mass and its size, and how fast the particles fall as a function of their size. This information is key to the accurate representation of clouds and precipitation in numerical weather prediction and climate models, and the results will be used to validate/improve those models, in collaboration with the Met Office.

We can also use the microphysical information to develop an improved understanding of the mechanisms by which ice particles grow and evolve in clouds, and use this to constrain currently-unknown parameters such as the aggregation efficiency ('stickiness') of natural ice crystals.

Potential impact
The primary non-academic beneficiaries of this project are:

The Met Office. Numerical weather prediction and climate models need to parameterise ice cloud microphysical processes in order to simulate rainfall and the globe's future climate. To do this accurately, a physically-based approach is needed. The results from this project will inform improvements to the Met Office's large scale cloud scheme, hence improving weather and climate prediction, and giving us greater confidence in those forecasts. This is important for government bodies, businesses and members of the public.

The European Centre for Medium-range Weather Forecasts (ECMWF). ECMWF have recently upgraded their cloud microphysics scheme to a more physically-based approach which is amenable to improvements based on the results from this project. Incorporation of the results from this project should lead ultimately to better medium-range forecasts of cloud and rainfall which are important for businesses, government organisations and members of the public.

The European Space Agency (ESA). ESA is currently building the satellite EarthCARE. Scheduled for launch in 2015, EarthCARE's aim is to advance our understanding of the role that clouds and aerosols play in our climate, and to use this information to improve climate predictions and weather forecasts. Our results will be used to improve the accuracy of the retrievals from the satellite.